An innovative, sustainable micro-wind turbine-energy storage system that harnesses wind energy to reduce electricity bills by £68K and emissions by 180,000 kg of CO2 per year

Enturi is a Liverpool City Region-based renewable energy SME with a core project team of Alex Shakeshaft (CEO/co-founder, BEng/MSc, ex-RAF, project management), Stuart Roberts (CTO/co-founder, MEng, ex-RAF, graduate battery engineer), Martin Lee (Executive Chair), Kate Fox (Marketing NED), and Peter Thomson (Financial NED).

To stay on the net-zero path, wind energy needs to be scaled up 11-fold by 2050\. Annual wind capacity additions of 390GW need to be made by 2030\. To reach net-zero emissions by 2050, the annual clean energy investment globally will need to more than triple by 2030 to around £3.32T (International-Energy-Agency, 2021). The globe currently lacks energy diversity and energy security to ensure a net zero economy (World-Economic-Forum,2022).

UK companies face an urgent challenge to decarbonise, so Enturi is developing a pioneering wind turbine with an eco-friendly energy storage station to make significant contributions to net zero goals and future energy security.

Enturi will deliver high-volume 'webs' of micro wind turbines (installed across existing infrastructure), which will power a stand-alone and portable, environmentally friendly energy storage system (no Lithium batteries). End users (electric vehicles/shipping, lighting, building, machinery), can be electrified/powered by these 'Enturi Energy Stations'. This is an emerging approach with no dominant players to scale up renewable energy production.

The Enturi turbine system is a win-win solution, being green-on-green. It is renewable energy-generating hardware, made from sustainable materials (driving a circular economy), with low blade exposure (reducing noise pollution and biodiversity impacts), and an unobtrusive size/design (no landscape scarring or obstructing day-to-day operations in busy locations). The design will mitigate current design flaws in large-scale wind-power generating systems.

Each individual turbine has the potential to save £3.4K on electricity bills and 9000kg of CO2 emissions per year. In a 20-turbine system 'web', that's £68K and 180,000kg of CO2 emissions saved per year. The solution will address the industry needs and decarbonisation objectives and will align with the UK Innovation Strategy, COP26 climate pact targets, Paris Agreement, Sixth Carbon Budget, Maritime 2050 Strategy, the UK's Clean Green Initiative, and 2050 net-zero targets.